Global Analysis of Pharmacophoric Space

Rationale
It is well known that many drug molecules bind to, and are active against, multiple protein targets. Recent studies suggest that this promiscuous behaviour is a consequence of the finite number of protein pocket shapes. Furthermore, in these ligandable pockets there are special highly energetic local regions (so called hot spots) that drive the small molecule-protein binding. These regions are thought to be conserved across protein families and conformational ensembles. If the shapes and chemical properties of these hot regions in proteins can be identified, and encoded as pharmacophores, then we will be in position to estimate the number of small molecule ligands needed to cover them. These pharmacophores can also potentially be used to design or select a set of compounds for this purpose. The high success rate of fragment-based screening is a validation of this approach. We aim to discover how to achieve this success with larger compounds, ones which bind with sufficient affinity to have a functional effect.

Project Summary
This project will overlap with and take forward the hotspot prediction work of Chris Radoux, a PhD student sponsored by BBSRC-UCB and hosted by the CCDC. The plan is that Chris will develop a method to automatically derive pharmacophores from his hotspot predictions. This project will be to run use this method on all pockets in PDB and analyse the output. Finally these pharmacophores will be used to design and/or select compounds that fit as many of these pharmacophores as possible. Of course, the number of compounds needed to match all pharmacophores will be a function of their complexity. Part of this project will be to calculate what this relationship is.